Renewable Power System Control Approach for GCRE

This feasibility study seeks to model scenarios of demand for the GCRE and better understand the power demands of the site such that the potential application of the available renewable energy sources and the grid connection can be understood. The complex nature of rail power systems makes this a particularly significant challenge and as such no such integration of renewable power sources into the operational railway has yet been done at an operational level. This feasibility study will inform the design of a power management and control system that can effectively manage renewables and the grid to effectively and efficiently deliver power to the various site functions based on the available power sources. This will help to reduce energy costs, reduce carbon emissions and open up the opportunity of renewables more widely within the rail network